Translating cultures and the legislated mediation of indigenous rights in Peru

This project will examine issues of cross-cultural communication of the law in negotiations that are currently taking place, on an escalated scale over the last three years, between the state and the indigenous populations of the Andean and Amazonian regions of Peru. These negotiations are framed by a Law on the Right to Prior Consultation, passed in 2011 under a newly elected government, which answers the internationally legislated right of indigenous peoples to be consulted on matters regarding the industrial development of their land, particularly where extraction of natural resources is at stake. The implementation of the principle of prior consultation in a multilingual and multicultural country like Peru, where Amerindian languages belonging to some 16 language families are spoken in addition to the majority language, Spanish, raises problems of communication across language and cultural boundaries, which are being addressed by a number of means. Under the terms of the Law on Prior Consultation adherence must be made to the Law of Language Rights (also passed in 2011), whereby the state must provide translators and interpreters to transmit the message of the Law and to mediate the consultations across cultural boundaries. The text of the Prior Consultation law has been translated into five indigenous languages, and more translations are being prepared. The state, under the aegis of the Viceministry of Interculturality (also created in 2011), is delivering an interpreter training programme from which more than a hundred bilingual speakers of Spanish with some twenty Amerindian languages between them have already graduated and are being contracted to work on the consultation sessions as they arise. This convergence in Peruvian social policy of concern with language rights of indigenous peoples and the right to prior consultation, brings together the spheres of law, health and the environment, in a way that creates new challenges for the state, as well as for the non-governmental organisations working in close contact with the rural populations around issues of equality. With the proposed project the investigators (two from the UK and one from Peru), take an interdisciplinary approach to researching the textual products (translations of the Law) and the social, cultural and linguistic processes (interpreter training and practice) that are emerging in this new conjuncture. To keep the scope manageable, we shall focus on translation of the text of the Law into four languages, two of the highlands (Quechua and Aymara) and two of Amazonia (Asháninka and Achuar); we shall be assisted in the task by bilingual consultants with linguistic training and experience of translation. We shall bring the tools of anthropological linguistics, Translation and Interpreting Studies, and sociolinguistics of Peruvian indigenous languages, to bear in addressing the overarching question: to what extent is translation and interpreting in contexts of mediation between the state and the indigenous communities in Peru achieving its ostensive aim of greater equality of treatment, contributing to more harmonious relations between state and indigenous populations in a hierarchical postcolonial society, while allowing sustainable economic development to take place in conditions satisfactory to all sides? To come close to the contexts in which the processes are taking place, we shall work with two Project Partners (a government ministry and a non-governmental organisation with access to the indigenous communities). We shall apply a mixed-method approach to data collection and analysis, using ELAN software to assist processing. We shall disseminate results through workshops and symposia in Peru and in the UK, as well as via a dedicated Project website and publications in academic journals. We shall ensure impact in Peru through public events in the regions where the consultations are taking place (Cuzco and Iquitos).

Potential impact
The project engages with social issues that are a prominent field of public concern in Peru at the current time. The results of this research will also be of interest, and potential impact, in the wider world where matters of environmental protection, indigenous rights, and communicative rights come together. A number of activities and public relations events will generate impact, as follows:
(1) Workshops and public meetings. Co-I facilitated Workshop in Peru for professional and trainee interpreters, hosted by Project Partner Viceministry for Interculturality. The PI facilitated workshop for development project workers on multilingualism, language rights and language ideologies in Peru's new legislative conjuncture, hosted by Project Partner SER (Servicios Educativos Rurales). Workshops open to wide audiences from diverse sectors as relevant: government (Ministries of Education and Culture), multicultural education (NGOs such as TAREA), rural development (SER), and biodiversity protection (NGOs such as Instituto del Bien Comun). Public meetings organised with indigenous organisation representatives and community authorities, and local government as appropriate, in the regions where we shall conduct the fieldwork (Cuzco and Iquitos): these will be for giving information, raising awareness, and gathering opinion with audiences. In the UK, at Newcastle and Heriot Watt, we shall convene Project Seminars to which we shall invite a cross-section of students, academics and public service workers interested in different aspects of the research: legislated mediation of minority rights, public health and environmental protection in developing countries, intercultural communication and language rights. Details of these seminars are given under Academic Beneficiaries.
(2) Information dissemination. Information on the aims, development and results of the project will be disseminated via a number of media: TV and radio news channel exposure in Lima and in the regions where the consultation sessions will be observed (Cuzco and Iquitos); publication of a project flyer containing text in indigenous languages as well as Spanish (est. print-run 1000 copies) for distribution at public meetings; Project website with interactive blog; Project development reports for electronic distribution and discussion internally with Project Partner organisations.
(3) Knowledge exchange. Knowledge exchange with Project Partners and members of the relevant communities of practice will facilitate discussion about key aspects of translation and interpreting practice: ethics in translating and interpreting; the difference between interpreters and intercultural mediators, and how this is manifested in Peru; the influence of bilingualism on the interpretation/translation process; sociological issues that affect interpreter training in Peru, related to inequality of educational opportunity, ethnic identity, and economic factors; discussion about interpreter codes of practice and guidelines.
Non-academic users of our research
Our principle non-academic research users will be Project Partner Viceministry of Interculturality within the Ministry of Culture, in particular its Department of Indigenous Languages and Department of Rights of Indigenous Peoples; Project Partner SER; civil society organisations such as the Defensoria del Pueblo (Ombudsman) with its office for Environment, Public Services and Indigenous Peoples headed by Alicia Abanto; indigenous organisations such as the Interethnic Association for the Development of the Peruvian Rainforest (AIDESEP) and CARE (Central Ashaninka Rio Ene) with whom we have contact through Ashaninka education specialist Caleb Cabello, a participant in a previous project of the PI; we shall communicate our results and discuss with other Amazonian indigenous and highland peasant (campesino) organisations through our relationship with our Project Partners.